ROLI Ltd. - ShellPOC (Shell Proof of Concept)

This project will seek to prove the technical feasibility and design concepts of the ‘Shell’
interface platform for mobile computing devices (MCDs). Through the Seaboard GRAND,
ROLI has proved a market need for high resolution, high bandwidth human computer
interfaces that make use of our industry-leading design approach and technology. MCDs have
increased in processing speed and efficiency with every release, but their touch input
interfaces have not matched this pace of innovation, which is significant because the interface
defines our lived interaction experience with them. As MCDs now make up an increasingly
large percentage of our computing time, the potential benefits of a breakthrough in this area
are growing larger and becoming more important. However, innovation has stifled since the
maturation of capacitive touch screens. Although an unprecedented challenge of engineering
and design, increasing the affordance of MCDs can make users’ lives more comfortable,
productive and expressive, and this is what ROLI wants to achieve with the Shell platform.
We seek to further push the boundaries of our SEA Interface technology and adapt it for
MCDs, which will require a number of innovations to be successful, in order to satisfy the
formal constraints and cost requirements of mobile computing. The results of this work could
have a profound impact on this UK company, but also the mobile computing industry
globally.